Understanding biomass value chains and the environment-food-energy-water nexus in Malaysia through whole-systems analysis and optimisation (BEFEW)

The Malaysian government has made a strong commitment to utilise the huge amount of biomass available for the generation of energy and other high-value products. Since the production of biomass, i.e. plant matter such as forestry, agricultural crops and residues, requires a large amount of land and water, competes with food production and can affect the ecosystem (e.g. deforestation, leaching of fertilisers and pesticides into water bodies), there is a delicate balance between all of these elements. Together, these are known as the environment-food-energy-water nexus and all of the benefits associated with the use of biomass to meet our requirements for energy and other products must be considered along with the potential damage to the nexus as a whole. Therefore, it is important not only to understand how best to exploit the great potential of biomass in Malaysia but also to understand the detailed interactions among all of the elements in the nexus.

In this project, we will explore all of the possibilities for producing energy and high-value products from biomass that also maintain the balance in the nexus. To understand the potential for growing biomass in Malaysia, we will use detailed maps of existing land use and soil quality, water availability, quality and tolerance to contamination, and climate projections in terms of temperature and rainfall. Processing facilities that convert the biomass to energy or other chemicals will be researched and a database of all such technologies will be built, including a site suitability analysis. Thus, we can build a detailed and rich representation of the influence, on the whole of the nexus, of the types of biomass grown, where they are grown, the types of technologies used (and therefore the products that will be made from biomass) and where they are located. An optimisation model will then be used to determine the combinations of crops grown and technologies used to convert biomass to energy and high-value products (thus forming a biomass value chain) that provide the greatest benefit with the lowest impact on the nexus. Studies will be performed at local, regional and national scales, all of which will consider the spatial nature of the problem since transport of the biomass from the productions sites to the locations of the technologies will have an impact on the environment element of the nexus. Similarly, we will consider different time scales so that short-term considerations, such as storage of materials and energy, can be considered and the longer-term decisions around the effects of climate change and technology investments can be considered. These time representations are important because the transition and pathways from current practice to the future system can also affect the nexus.

The database, optimisation model and a user-friendly interface will be deployed into a toolkit. It is envisaged that this toolkit will be used by policy-makers and stakeholders to drive national strategies for effective utilisation of biomass and nexus resources and promote sustainable biomass-based opportunities.

Potential impact
This project is crucial to today's challenges of achieving sustainable development while addressing global climate change, resource security and social equality and will push the boundary of what can be done with whole-systems analytics of highly complex systems such as the nexus of biomass value chains and environment, food, energy and water. This research will have an impact in the following sectors: public policy, industry and academia.

Regional and national government, local authorities and strategic bodies will benefit from this research. The National Biomass Strategy 2020 and 1Malaysia Biomass Alternative Strategy (1MBAS) Initiatives are evidence of the government's strong commitment to exploiting the huge biomass potential in Malaysia. Policy-makers and stakeholders will be able to use the toolkit that we will develop in this project to evaluate new systems concepts, test policy interventions and perform 'scenario experiments' that may be impossible to conduct in the real world at the national level. The toolkit can support them in formulating informed national strategies that will lead to the creation of sustainable bio-economy opportunities in Malaysia.

The outcomes of this project will benefit emerging small and medium bio-based industries that wish to provide affordable biomass-based energy and materials, mitigate health risks to citizens as well as maintaining the environment and the health of ecosystems. They will be provided with tools and evidence to support the development of better business plans with a sense of corporate responsibility. Companies will also benefit by being able to enhance their business viability by gaining access to sustainable solutions for managing and procuring basic resources such as energy and water for their operations.

Individuals in rural communities who could potentially be affected by reduced access to energy, water or food if the biomass-based economy is developed without optimally managing the nexus will also benefit. Furthermore, the deployment of a sustainable bio-economy will create more job opportunities, improved facilities and infrastructures in the community, better-managed environment and natural resources, which all contribute to enhancing the quality of life of the rural population.

Finally, this research will be of value to the academic community: the new methods and results from this project will advance the field of research in biomass, the nexus and mathematical modelling and optimisation of large-scale systems. Other researchers can build on the resulting datasets and model that we will be developing in this project, e.g. researchers from other countries can adapt the model to explore scenarios in their countries. Furthermore, this new collaboration between the UK and Malaysian universities will build a strategic, impactful and international partnership that can further develop into a strong global network of multi-disciplinary researchers addressing the grand challenges of today's society. This project will positively impact the career development of early-career researchers leading as PIs and Co-Is and the PDRA by increasing our international profile and visibility, expanding our collaboration networks, forming stronger relationships with leading researchers and broadening our insights by working with researchers in different disciplines. Also, the Malaysian MSc students will be exposed to cutting-edge research, which could entice them to pursue a career in research.